Bangor University and Cymen Cyfyngedig

To introduce innovative, domain-specific Machine Translation engines to the translation work-flow. To investigate the production of quality statistical, hybrid and new neural net methods, to optimize the production of fast, affordable and accurate translation output.